University of Strathclyde And Oldbaum Services Limited

To embed an advanced data analysis capability in the business with particular focus on the analysis of offshore wind turbine turbulent wake measurement.